BioPolyAce: Defossilisation – Final Step Process Validation and Pilot Production of Next-Generation UK Bio-Based Compostable Polymers

The chemical and materials sectors are under urgent pressure to decarbonise. In the coming years, "defossilisation" --- replacing fossil carbon with renewable sources --- will be both an environmental imperative and a major economic opportunity. The UK has a chance to lead this transition, but the challenge is significant: today's global oil-based supply chains are highly integrated and have been optimised over decades.

Plastics already account for around 2 gigatonnes of CO2e emissions annually and, if current growth trends continue, could represent as much as 15% of the global carbon budget by 2050\. This high footprint arises because plastics are almost entirely fossil-derived, both in terms of feedstock and energy use. Recent systems analyses suggest that a decisive shift to bio-based materials is central to reversing this trajectory: on average, more than 80% of the plastics market will need to be bio-based to deliver emissions below net zero, with a minimum of 60% bio-based content required even in the most favourable scenarios combining high renewable energy use and advanced recycling

Biome Technologies has developed an emergent technology that makes a decisive move away from fossil carbon possible while matching or surpassing current performance. Our approach combines two parallel development streams:

\*Using advanced biotechnology to convert biomass waste into novel bio-based monomers.

\*Polymerising these monomers into new, high-performance materials.

We have already demonstrated feasibility at laboratory and 10 L pilot scale, confirming both process reliability and material performance. The next step is to validate the process at 100 L scale --- the final milestone before moving to industrial production in the UK. This funding request is to complete that critical scale-up.

By replacing fossil-derived monomers with bio-based equivalents, while also introducing enhanced properties such as better barrier performance and faster biodegradation, the project delivers both carbon reduction and economic value. Once proven at scale, the technology has the potential to transform the UK's chemical and materials industries.

Biome Technologies is a UK-based innovator with more than a decade of R&D investment in renewable feedstocks, industrial biotechnology, and sustainable materials. This project represents the culmination of that effort: taking bio-based chemistry from the lab to full commercial reality.

With government support, the UK can capture the economic, environmental, and strategic benefits of this breakthrough. This is not just a technical project --- it is an opportunity to place the UK at the forefront of a multi-billion-pound industrial transition.